De Montfort University and McCue International Inc

To embed knowledge of product development and sustainable design in order to reduce costs and bring innovative safety solution sot warehousing and shop floor